Adaptive Game Engines: Leveraging Machine Learning for Multi-Modal Interaction and Personalised Learning.

Adaptive Game Engines: Leveraging Machine Learning for Multi-Modal Interaction and Personalised Learning.